Intra-Operative Sensing for Human-Robot Interaction in Neurosurgery

Project goal: To explore machine learning methods, imaging hardware and control algorithms to extend the use of dynamic active constraints to critical soft structures deep within the body, with a particular focus on robotic-assisted neurosurgery. Even with the many benefits for dexterity, precision and visualisation provided by robotic-assisted surgery, the preservation of delicate critical structures within brain tissue remains a clinical challenge. As many structures vary between patients, are hidden from view, and continuously move during an intervention, they can be difficult for the surgeon to identify and keep track of. Accidental damage of such structures, therefore, still leads to significant occurrences of surgical morbidity. Active constraints (protective haptic force fields) are the most advanced form of cooperative control employed in robotic surgery. Pioneering research at Imperial College London has demonstrated the potential for active constraints benefiting challenging dynamic neurosurgical tasks (see FP7 ACTIVE, H2020 EDEN2020); however, to date, no research group has demonstrated a robust way to accurately track deforming patient tissue structures quantitatively - enabling this technology. This studentship will focus on the investigation, creation and validation of intra-operative sensing methods for accurate volumetric tracking of brain tissue. Leveraging previous experience of intra-operative image processing, parallel computing, soft tissue modelling, human-robot interaction and clinical neurosurgical practice in the supervisory team, the student will be able to make significant advances in this area, enabling radical new clinical applications of active constraints and many other surgical robotic technologies to neurosurgery.